The University of Sheffield and C.W. Fletcher & Sons Limited

To investigate and realise mechanisms whereby the power of commercial big Data Management Platforms can be harnessed to validate and augment marketing audiences.